Research by Brighton Uni

Proposal to carry out product testing on our device "Wellbalancer" These products tests include isometric strength test and physiological tests including heart rate variable testing on a mixed gender group.